Exploring new service models enabled by the GDPR

The GDPR is going to fundamentally change how businesses handle data. In most circles, this is being used to forestall innovation and concentrate on compliance. We think that’s the wrong approach. It’s an opportunity for innovative design to flourish, responding to new digital rights with new, competitive services that respect people’s rights. We want to build ambitious tools that help businesses take a new approach to data. We want to use the Innovate UK grant to explore new service models enabled by the GDPR. This will have a transformative impact, helping companies build products that generate a commercial advantage. We’ll also want to build a community of practise around these tools. Made up of service designers, policy experts and researchers, the community will help us refine our thinking, understand cultural or business barriers, and form a bedrock of support as the tools come together. IF is a thought leader, and we’ve already demonstrated our capacity and capability to make innovative products with companies like Co-op, DeepMind and Choice. We think we can build tools that help companies do this for themselves and make IF the centre of the conversation about new digital rights.